Layer 8 Ltd

Layer 8 Toolkit to help organisations with the Human aspect of cyber security. The Innovation Voucher is used to ensure the Toolkit is designed, built and protected with top-quality security for people's personal information.